Administrative Data Research UK - ECHILD

ADR UK (Administrative Data Research UK) is a partnership transforming the way researchers access the UK’s wealth of public sector data, to enable better informed policy decisions that improve people’s lives.

By linking together data held by different parts of government, and by facilitating safe and secure access for accredited researchers to these newly joined-up data sets, ADR UK is creating a sustainable body of knowledge about how our society and economy function – tailored to give decision makers the answers they need to solve important policy questions.

ADR UK is made up of three national partnerships (ADR Scotland, ADR Wales, and ADR NI) and the Office for National Statistics (ONS), which ensures data provided by UK government bodies is accessed by researchers in a safe and secure form with minimal risk to data holders or the public.

The partnership is coordinated by a UK-wide Strategic Hub, which also promotes the benefits of administrative data research to the public and the wider research community, engages with UK government to secure access to data, and manages a dedicated research budget.

ADR UK is funded by the Economic and Social Research Council (ESRC), part of UK Research and Innovation.
To find out more, visit adruk.org or follow @ADR_UK on Twitter.

ADR UK is funding the creation of a research-ready database linking health, education and social care data for all children in England for the first time.

ECHILD stands for Education and Child Health Insights from Linked Data. The study involves the linking of around 14 million children’s records, which will be used to better understand how education affects children’s health and how health affects children’s education.

The ECHILD project is led by University College London in collaboration with the London School of Hygiene & Tropical Medicine and the Institute for Fiscal Studies, in partnership with NHS Digital and the Department for Education, working with the Office for National Statistics (ONS).